The University of Sheffield and AECOM Design Build Limited

To develop design specifications and demonstrate at full scale trials microbubbles at waste water treatment plants, sludge treatment plants and potable water treatment plants. Develop a marketing strategy to bring technology to market.